Exploiting the giant electrocaloric effect

This project has the capacity to deliver revolutionary technology for a wide range of refrigeration and/or power generation scenarios.Our discovery paper [AS Mischenko, Q Zhang, JF Scott, RW Whatmore & ND Mathur, Science 311 (2006) 1270] marks the rebirth of a field of research but it is only a materials development and we do not yet know whether any technology will actually result.The point of this grant application is to develop materials that function well near room temperature, and demonstrate refrigeration and electricity generation in devices. Moreover, this proposal contains a strong scientific component that will reveal new information about electrocaloric materials and the way they behave.The materials development is perfectly realistic because the electrocaloric effect is expected near any ferroelectric phase transition, and there are many suitable materials such as those we name explicitly. Moreover, the strategies we propose for improving properties of interest are well established.The device fabrication, which is relatively straightforward, is necessary since our promising simulation efforts [AS Mischenko & ND Mathur, GB Patent 2420662 (2006)] are no substitute for real data. Note that there are several aspects to device optimisation, e.g. film thickness and composition.